Examining institutional responses to power-based sexual misconduct: Higher education after #MeToo

Over the last year, the #MeToo movement has led to worldwide attention towards the issue of how institutions should tackle sexual harassment. Sexual harassment, or in the terminology used in this research, sexual misconduct, is both a cause and a consequence of gender inequality, and leads to severe and ongoing impacts not only for those who experience it but also for those around them. This study will document and assess ongoing interventions into how to address this issue in one influential site: higher education. It will focus on sexual misconduct by staff in higher education (HE) in England, the US, and Australia, in order to contribute to revised, innovative models of how institutions within and outside academia should tackle this issue.

In order to do this, the PI will draw on her innovative work in this area as director of The 1752 Group, a research and lobby group that addresses staff sexual misconduct in HE. Her previous work on this topic has been at the forefront of a new wave of research in this area that has already been impactful in the UK HE sector. This previous research has involved mapping and describing the problem of staff sexual misconduct in HE, and this new project will build on the expertise gained through this previous research and her ongoing work with the HE sector to focus on solutions to this issue and to expand her research to two further sites, Australia and the US, examining what institutions are doing to address staff sexual misconduct and exploring new approaches. This will be carried out through an international multi-sited qualitative study that will make a major contribution to institutional reforms currently underway within and outside academia.

The research involves four strands. First, the PI will carry out a literature review within two research areas that can shed light on mechanisms to address sexual misconduct in HE: child sexual abuse in institutional settings, and workplace sexual harassment. Second, documentary analysis and interviews with key stakeholders in six institutions in the US and Australia where innovative practice is being carried out will illuminate how HE institutions in the UK can improve their responses to this issue. Third, working with four case study institutions in England where there is a heightened risk of staff sexual misconduct (research intensive and performing arts institutions), focus groups will be carried out to explore students' - including, crucially, sexual violence survivors' - experiences of institutional processes and professional boundaries with staff in higher education. Fourth, within the English case study institutions, documentary analysis and interviews with key stakeholders will identify particular issues or gaps in ongoing work that need to be addressed and these will be critically evaluated drawing on the PI's previous research in this area.

These findings will contribute to the development of a national framework for addressing staff sexual misconduct in HE in the UK. The PI is well connected with sector bodies, institutions, and international partners in this area, and these connections, as well as the timeliness of the research will help to ensure that this research also has a high impact. This impact will be carried out through building relationships with the four case study institutions; through running knowledge-sharing events and an international conference; and through publishing a trouble-shooting toolkit, among other activities. Academic publications will be submitted to leading higher education, gender and sociology journals. Overall, this research will lead to higher education institutions implementing more ambitious, innovative, and evidence-based prevention strategies; to increased reporting rates for staff sexual misconduct; and to greater institutional preparedness for dealing with reports. This will ultimately make these institutions safer and more equal places to work and study.

Potential impact
This research will contribute to the development of a national UK framework for addressing staff sexual misconduct in higher education (HE). Thanks to the PI's role as a director of The 1752 Group, a research and lobby organisation addressing staff sexual misconduct in higher education, the PI has been at the forefront of a new wave of research in this area that has already been impactful in the UK and has attracted international interest. These connections with sector bodies, institutions, and international partners, as well as the timeliness of the research; the PI's in-depth knowledge of the sector; and her media relationships, will all ensure that this research also has a high impact. These impact activities are designed to feed into the work that comes out of Universities UK's (UUK) advisory group on staff sexual misconduct (which the PI sits on), which will report to the UUK executive board in June 2019. Impacts will be documented in relation to the following groups:

1. HE institutions, sector bodies and subject associations in the UK

This research is designed to enable staff within HE institutions to have access to up-to-date, innovative ideas on institutional change. To this end, this study will produce a trouble-shooting toolkit for the higher education sector that will indicate strategies to address common difficulties found in carrying out prevention and response work in this area. This has the potential to lead to more ambitious and evidence-based prevention strategies; increased reporting rates for staff sexual misconduct; and greater institutional preparedness for dealing with reports. This toolkit will work in conjunction with knowledge-sharing events held as part of the research, and complement existing resources produced by The 1752 Group. These impacts will be measurable through carrying out activities at the knowledge-sharing events and international conference to gather feedback on institutions' self-assessment of their own progress.

2. Higher education students in the UK and internationally

This research will lead to increased knowledge and more targeted campaign work by students' unions and activists. This will primarily be achieved through The 1752 Group's partnership with the National Union of Students' Women's campaign, building on their joint work on the "Power in the Academy" report (2018) and campaigning work in 2018-19. Through this partnership, this research will reach students' unions and student populations around the country, which will enable individual unions to work with their universities to push for improved prevention and response work. This work will be able to be measured through tracking the number of local student union campaigns that are active in this area, as well as campaign successes, which will be documented nationally by the NUS Women's Campaign. This work will be of particular interest to postgraduate students, performing arts students, and women students. The research will also support student activism internationally through student bursaries to attend the international conference in July 2021.

3. International higher education institutions

The international nature of this research will allow knowledge exchange and collaboration between institutions, key stakeholders and activists which in turn will lead to more cross-fertilisation of innovative approaches internationally. This will take place through the multi-sited research taking place in the US, Australia, and the UK, whereby the PI will share knowledge with key stakeholders, and through the international conference that will be run as part of this project in 2021.

4. Institutions outside higher education and the wider public

This research will also be of interest to organisations where sexual misconduct is currently being addressed such as Google, the British Army, and Parliament. These groups will be reached through the trouble-shooting toolkit; the TED talk; and the roundtable in Parliament.